Inhomogeneous cosmologies, modified gravity and the cosmological standard model

"The project studies all aspects of theoretical cosmology in the late
universe, and in particular investigates different, possible
explanations of the late time acceleration of the universe. It will also
study models of the universe, in which the accelerated expansion is an
emergent phenomenon."